University of Wolverhampton And Integrated System Technologies Limited

To develop an innovative lighting control system operating across LAN/WAN/Wi-Fi to provide advanced control within buildings using modern mobile and sensor technologies.